Loughborough University and Technical Surfaces Limited

To plan, develop and implement a suite of tests to measure the effectiveness of maintenance techniques and procedures on synthetic playing surfaces and to produce a management system to predict the life expectancy of a surface.